EcoGPX

EcoGPX is an Innovate UK funded smart app from Intercultural Roots (IR) that aims to promote intuitive understanding of climate change, by providing users with an OpenAI interfaced, interactive and embodied knowledge of their environment. The app uses real-time sensors and open databases to guide users through physical exercises in outdoor green spaces in the UK. It is designed to provide a unique user experience and will be created by a team of experts, including academics, practitioners, and environmentalists. The app's infrastructure will cater to a highly novel approach to providing ecological insights for cultural and creative users. The project mirrors IR's core beliefs in supporting environmental awareness and contributing towards the UK's net-zero and sustainability targets.

IR has been approached by several creative and cultural organisations to provide ecological placements for their thousands of members, indicating great potential for growth. The app will help meet the demand for environmental understanding, particularly as the UK government aims to create two million "green" jobs by 2030\. By 2026 IR believes the app will have over 10,000 users in the UK alone with growing international interest, expanding the concept of human and nature connected well-being across trans-disciplinary cultural practices and borders.